Imperfection Of The Perfect Body An Interdisciplinary Exploration Of Gendered Oppression In Female Gymnastics Through Choreographic Practice

PhD My practice PhD explores the ideological structures underlying women's gymnastics through choreographic practice. The project consists of autoethnographic and ethnographic material gathered from former athletes in Germany, USA and UK to explore lived experiences of the sport, as well as practice research which develops a number of artistic pieces in collaboration with sculpture, film and performance. The research draws on a theoretical frame that brings together psychoanalysis, feminisms and queer theory.